Trialling automated heifer growth monitoring for precision management

Farmers urgently need to better manage heifer growth to optimise age at first calving. Body size at service is a balancing act. Heifers need adequate body size at first calving to reduce risk to calf and ensure successful service but leaving them to grow later increases costs. Heifers should be 55-60% of mature bodyweight. The challenge for farmers is accurately identifying when this is to maximise efficiency. With a camera fitted over water trough, 3d image analysis provides non-invasive daily weight and frame-size estimation. This enables farmers to better manage heifer-growth and optimise conception and pregnancy times to reduce waste and ensure longer-term health of the animal.

This project will deploy and adapt the Agsenze HerdVision automated 2D/3D camera system to monitor heifer growth, generating daily estimates of both body weight and frame size without handling animals. The technology is retrofittable to existing heifer-rearing systems, installed over high-traffic points such as water troughs, and linked to EID tags for individual animal identification. Over two years, the project will run on three commercial dairy farms, tracking more than 200 animals to validate technical performance and demonstrate real-world benefits.